Staffordshire University and TMT First Limited

To develop an intelligent mobile device routing system to collect global data and use predictive analytics to identify the most profitable routs for devices, drive purchasing strategy and use AI - machine learning to identify new market opportunities